Zap&Go - Next Generation fast-charging energy storage cell

Zap&Go has developed a new class of energy storage device as an innovative solution to the slow charging problems encountered by all current lead-acid or lithium powered appliances, devices and vehicles.

Zap&Go's new cell technology, dubbed Carbon-Ion (C-Ion(r)), exploits the properties of novel carbon nano-materials and electrolytes to underpin industry-leading performance, including ultra-fast charging and a vastly increased life span when compared to lithium batteries.